Cupris N3 Connection

Cupris is developing a smartphone ophthalmoscope. This connects to a cloud-based service, allowing the remote diagnosis and treatment of eye conditions. Cupris have applied for a TSB Innovations Voucher in cyber-security to assist in obtaining ISO27001 certification and NHS Information Governance Toolkit compliance.